Penumbra Power - NOx elimination for IC engines

Penumbra Power are dedicated to reducing the impact of the IC engine on the environment. This innovation voucher will allow the company to reach a technology readiness of level 2 for their engine 'Pre-Treatment' product which will enable much clearer exhaust gas.